Remote Intelligent Survey Equipment for Radiation (RISER)

This project aims to make nuclear decommissioning safer and more efficient by improving the task of site characterisation by radiological survey.
A proof-of-concept system called Remote Intelligent Survey Equipment for Radiation (RISER) will be developed by the consortium of Blue Bear and Createc. The system combines a miniature rotary Unmanned Aerial System (UAS) with novel radiation detection and mapping software to address the problem of access while improving speed and accuracy of surveys and minimising radiation dose to employees.
The project objective is to demonstrate the concept system in a representative environment within 9 months.